EVE (Electric Vehicle Evolution)

A collaborative project involving specialist UK-based companies and academia to develop, localise and industrialise the next generation of EV technology for existing and future vehicles produced by London Electric Vehicle Company (LEVC). Building on the success of the current ‘eCity’ technology that has already helped to reduce over 30,000 tonnes of CO2, investment in this new EV technology ensures that LEVC will continue to lead the development of innovative green mobility products.